Improving the longevity of oesophageal stents

Cancer Research UK describes 9,200 new cases of oesophageal cancer per year in 2017. 70% are diagnosed at a late stage, being incurable and causing 7,925 deaths / year.
Treatments using chemotherapy and radiotherapy - and more recently hormone therapy - have improved patient survival in recent years, extending survival of stent patients after receiving a stent from an average of 3months in 2004 to currently 15-18months. Most oesophageal cancers present late and are not curable and most patients eventually require insertion of a stent (most commonly a nitinol stent) to keep the lumen of the oesophagus and allow the patient to continue to eat.
These stents were originally designed for use in blood vessels but have been adapted for use in the gastro-intestinal tract and oesophagus therefore subjecting the stents to a different working environment especially chemical, due to exposure of the low pH of gastric acid, but also mechanical due to the movement and compression of oesophageal function (peristalsis). As a consequence an increasing number of patients experience device failure, requiring repeat procedures.
The re-intervention rate at 6months reaches 60%, which is now resulting in increased stent failures, which necessitate further procedures, and puts the patient at additional risk.

By improving the properties of these nitinol stents, we can improve their working life and remove the need for removal and replacement. This will improve clinical outcome and patient experience and reduce the need for repeat procedures and the associated costs to the NHS.

Potential impact
There are numerous beneficiaries of this Advanced Biomedical Materials CDT. Firstly and of short term impact are the PhD students themselves. They will receive extensive research specific and professional/transferable skills training throughout the 4 years of the programme. They will have access to state of the art facilties and world leading academics, industry and clinicians. The training and potential placements are designed to maximise the impact of their research in terms of dissemination and movement of their research along the translation pathway.

Longer term benefits are that this distinct cohort will become the future UK Biomedical Materials leaders and be able to use their bespoke training and network within the cohort to collaborate on future worldwide funding opportunities and drive UK research in this area.

UK and international academics will benefit as they will gain the next generation of highly skilled postdoctoral researchers with knowledge and expertise not only in their specific research area but of industry, regulatory and clinical aspects.

UK and international industry will benefit - in the short term they will gain academic based research to further develop products and in the longer term have a pool of highly skilled graduates.

Clinicians will benefit from collaborative research and also the development of new and novel products to enhance the treatment of a variety of trauma and disease based needs from biomaterials.

The public will benefit as end users as patients that will have their quality of life improved from the products developed in the CDT and will be educated in novel technologies and materials to repair the human body. The UK economy will benefit from the reduced healthcare costs associated with the new and improved medical products developed in this CDT and subsequently from the trained graduates. The UK economy will also benefit from the increased revenue from medical sales products from the UK industrial partners we will be working with.

The impact of this CDT will be realised by direct academic, clinical and industrial engagement with the students allowing efficient and state of the at training and fast translation of developing products. Students will also be trained in knowledge exchange and will use these skills to disseminate their research to, and liaise with, the key stakeholders - the academic, industrial, clinical and public sectors. We will ensure widening participation routes are addressed in this CDT in order to include equality and diversity not only in our initial CDT student cohort but in future researcher generations to come.